Virtua Interactive 1

An innovative new digital technology which enables interactive curated tours and training experiences, and which we will provide as a product and service to businesses in markets such as tourism, sports and property.